Varieties of Innovation and National Ecosystem Transformations: Sustainable vs. Exclusive Innovation Regimes

Acceleration of technological innovations and a proliferation of their deployment in the labour market hast called forth the "birth of the digital revolution"
and the "age of computerised work". Labour economists, including Keynes and Schumpeter, have portended large-scale skill-biased technological
unemployment as a result of widespread job-automisation across all employment sectors. My research project finds an empirical and theoretical puzzle
which defies these hypotheses - Finland and Sweden have not only transformed their economies wholesale in the last 20 years, becoming worldleaders
in new, radical technological innovations, but have done so while fostering low unemployment and high levels of sustainability and inclusion in
their labour markets. The Nordic countries stand in stark contrast to the USA, where job quality decline and concomitant rising income inequality have
been a reality as a result of skill-biased technological job displacement in the low-wage, low-skill sectors. This Ph.D. project seeks to prop up the role of
public policy in responding to these transformative processes in the labour market, and ignite a debate on whether "varieties of innovation regimes"
exist, and what cross-national policy learning looks like. Increased high-tech disruption of jobs is a defining challenge of our generation; a policy
analysis in this regard is thus crucial in order for our governments to be prepared for adaptation and to evade socio-economic polarisation.